INSP: The business and technical case for In-Network Service Providers

This project will design and implement all the required functionality to de-ossify the Internet architecture, which at the moment is limited to end-host-centric communication realised through end-host IP addresses. The IP protocol, which has become the thin-waist of the protocol stack, on the one hand guarantees a common language for communication between any network and any device, but on the other, restricts both communication and computation at the end-points of any connection. This further limits the Internet architecture from integrating new functionalities at the core of the network, unavoidably pushing innovation at the application layer.

We argue that network functionality (in terms of content and service management) does not necessarily need to be pushed at the application-layer of the connection's end-points, but can instead be managed at the network-layer of mid-path network entities.

To achieve our goals we will make use of the basic principles of two new networking paradigms, namely Information-Centric Networks (ICNs) and Software-Defined Networks (SDNs). ICNs introduce the notion of named-content objects and enable management of named-content at the network-layer (or data-plane) of any network device. SDNs on the other hand, focus on network management operations and push functionality at the control plane. Although both paradigms hold huge potential to change internetworking as we know it today, they both face implementation challenges.

In this project, we will combine the functionality of ICNs and SDNs and take advantage of their novel concepts to design a new common Internet playground, where innovation will not be forcefully pushed at the application layer. We will follow pragmatic implementation routes to guarantee that the challenges faced in the areas of ICN and SDN are smoothly overcome.

The high-level objectives of the project are the following:

1. implement and integrate the required technology to allow Internet Service Providers (ISPs) implement their own protocols of choice within their administrative domains, allowing for de-ossification of the Internet architecture.
2. allow in-network entities to execute logic and run instances of applications mid-path from source to destination, which are otherwise run within data-centres, more often than not, far away from the end-users.

The above targets will be achieved by introducing a new Internet market player, which we call In-Network Service Provider (or INSP) and who will take on the task (and cost) of implementing the proposed functionality.

Potential impact
This is a high-risk/high-impact project. The timescale of the projected impact is targeting the period of the next 10-30 years. In case of successful adoption of the project results, which we are confident will be significant, network operation and application execution will be revolutionised.

Internet Service Providers (ISPs) will have the chance to administer their domains according to demand-supply ratios, rather than being passive "bit pushers", struggling to keep their networks running, as is the case today. ISPs operating in rural areas will have the chance to operate under simpler intra-domain routing protocols for instance, or applying different traffic engineering techniques. In contrast, a mobile operator in a very densely populated area, will need more scalable mobile communication protocols. For example, TCP has been repeatedly shown to perform poorly under mobility conditions and although dozens of alternatives exist, they cannot inter-operate with conventional TCP, due to the highly rigid Internet core functionality.

Application logic will not need to take place in massive-scale data-centres only. Instead, instances or fractions of applications for peer-assisted services will also execute mid-path from source to destination. This alters application development to run in a distributed manner and opens radical new avenues for unforeseen applications.

Our handheld devices (smartphones) today are more powerful than the first computers were 40 years ago (which occupied whole buildings, similarly to today's data-centres). The Internet architecture has to be ready to integrate the data-centres of the future and exploit resources in the best possible manner. This project sets out to be a stepping stone towards this direction. The project anticipates to open a new research area, in which the academic community will have to engage and take further.

Given the forward-looking and ambitious vision of this project, whose result is expected to show within the 10 to 30 year timeframe, we split the expected impact in short-, medium- and long-term.

Short-term Impact (0-5 years):

This time period is covering the lifetime of the project and we expect the main benefit here to come in terms of research outcome. That said, the academic community will benefit from the new research area we are seeking to establish.

Medium-term Impact (5-10 years):

This time period will follow the completion of the project and is the period during which research results will be adjusted to the needs of real implementations. Although during the project the design will be based on realistic settings, hardware and software technology evolution will influence implementation settings. We expect that both the academic community and the R&D industry will work on adapting the solutions of the project to real-world environments and guarantee full backwards compatibility.

Furthermore, new research areas will be formed pushing innovation inside the networking core, rather than at the application layer.

Long-term Impact (10-30 years):

We expect the following entities to benefit from the successful adoption of the results of this project in the long term:

- ISPs: will have the opportunity to actively manage traffic in their networks according to supply and demand and will be able to operate according to their own protocols and traffic engineering rules.
- Application developers: will have the opportunity to run instances of their applications in a distributed manner, closer to the audience they are targeting and not in a centralised fashion within data-centres. This will also reduce their costs, as they won't need to pay big cloud providers with global footprint, but rather local INSPs, where their audience is based. It will also help smaller companies and individuals to get into the Internet market area.
- Users: will see improved performance in terms of content delivery and application or service response times.